The geometry of groups and homomorphisms

This project is about using geometry to understand relationships between groups. A 'group' is the technical mathematical term for a collection of symmetries, and relationships between groups are the 'homomorphisms' of the project title. We will try to understand fundamental, unanswered questions like:

- 'When can we embed one group of symmetries in another?';
- 'What do the finite groups that a group relates to tell us about it?';
and
- 'Can we classify all the relationships between a group and 3-dimensional spaces?'

Answers to these questions will deepen our understanding of the abstract geometric spaces on which these groups of symmetries act. Although these questions come from within pure mathematics, the tools that we will develop to answer them can also potentially be applied to abstract spaces that arise in other, more applicable, disciplines, such as biology or data analysis.

Potential impact
By tackling theoretical questions, this project develops the geometric-group-theory toolkit that will be available to apply to real-world problems. Although no specific real-world applications of the proposed research are currently known, there have already been several promising applications of the geometries studied by geometric group theorists (especially CAT(0) complexes and hyperbolic graphs) to real-world problems.

This project is motivated by questions that come from within pure mathematics. But one should not underestimate the potential benefits of the unforeseen consequences of theoretical research: the mental toolkit that Alan Turing developed in his research on abstract proof-theoretic questions proved useful both in code-breaking and the development of the computer. In fact, geometric group theory is already demonstrating its potential for real-world applications.